Predictive Design for mRNA Therapeutics

Our company specialises in the design of a new class of medical therapeutics referred to as RNA Therapeutics. RNA Therapeutics are an extremely versatile class of drugs that promise to improve treatments for many diseases including cancers, hereditary diseases like cystic fibrosis and muscular dystrophy, inflammatory diseases like artherosclerosis and arthritis, and age-related conditions like macular degeneration and neurodegenration.

In the course of their academic research, the company founders have developed design principles for RNA Therapeutics that result in particularly active and safe treatments. We have embodied these principles in commercially available design software which is now helping disease specialists from industry and academia to design RNA therapeutics that are more potent, safer, and easier to manufacture.

In this project we seek to extend the capabilities of our software, by enabling it to work with new biological datasets that we cannot currently utilise in the design process. There is strong evidence in the academic research literature that these datasets contain information that could help design even better and safer therapeutics, and by enabling our design software to work with these data we will thus further improve our design capabilities. This would benefit our company, the wider UK Bioeconomy, and patients who will receive better treatments.